Knowledge Based Net Zero Solution for Manufacturing Sector

**Development of Knowledge base systems for optimisation and automation of electrical car engine within the manufacturing sector towards achieving the Net Zero targets in the manufacturing sector.**

This project aims to develop a a proof of concept Knowledge Based systems as an application, with generative and intuitive capabilities to optimise and automate electrical car engine design processes and principles enabling fast tracking of the UK manufacturing sector towards achieving UK Net Zero targets.

The project will address the environmentally focused manufacturing design, for the delivery of supply chains and circular economy challenge as part of this call, with the focus on Manufacturing design for Net Zero using knowledge base engineering, Artificial intelligence (AI) , symbolic languages and advanced computing.